An innovative, floating and fish-friendly hydropower turbine made from recycled and/or upcycled materials, optimised for affordable delivery of domestic/community energy generation

The UK and EU urgently need to meet the renewable energy targets set for 2030 and 2050 and are dealing with escalating energy prices in wake of an ongoing climate emergency. The UK's reliance on gas has made energy unaffordable for 13M people, while solar and wind facilities offer only 10%-30% annual efficiency and are unable to relieve low-income households of high energy price burdens. Hydropower, which is generated from the potential energy of water, can deliver electricity with 70%-90% annual efficiency, however, traditional hydropower plants are expensive, time-consuming and complex to build and require detailed environmental approvals. A UK rollout of hydroelectricity stagnated in 2019 after the government scrapped the feed-in tariff scheme.

The Fish Friendly Hydropower Company Ltd. \[FFH\] is a UK-based hydropower SME with an experienced core project team of Henry Reily-Collins (Technical Lead) and Sam Maitland (Project Director).

FFH is developing the PicoStream turbine, a viable, lightweight and fish-friendly device to be made from recycled/upcycled materials with unique replaceable fins. It will be hydro-dynamically optimised for energy extraction (\>600W) to deliver affordable domestic/community-based hydropower. The PicoStream hydrodynamic turbine will float to avoid flood risk, be shaped and will rotate in a fish-friendly manner and is easily installed without any large construction works. It will produce electricity 24/7, 365 days a year and each PicoStream unit will generate up to 7,446kWh/annum \[over 200% of the average UK household's energy demand per year\] or could purify over 4K litres/day of water for a community.